Particle Concentration Assessment in MPT (ParCon)

This project aims at developing an instant and real-time measurement instrument to measure the percentage concentration of magnetic particles in the liquid mixture used in Magnetic Particle Testing (MPT). The instrument will be fixed to the MPT bench and will enable instant reading of the magnetic particle concentration at any time during inspection. This way, the operator will be able to start inspection straight away without the need to wait as it is currently the case with the pear-shaped flask for the particles to settle down. This will increase the confidence that the whole inspection is being carried out with the right particle concentration throughout the day. The technology is also amenable to integration in a workplace internet of things, enabling remote control of the MPT inspection.